Satellite Brokered End-to-End Commodity Trade

Coffee is the world's most consumed beverage, and the people of the UK drink an estimated 95million cups per day. Whilst directly fuelling approximately 210,000 jobs in the UK alone (most of which are furloghed at time of writing - May 2020), coffee businesses produce a direct GVA of £9.1 Billion per year approximately 80% of which is retained in country, with the indirect value and value of induced multipliers estimated to raise the value of the sector to £17.7 Billion.

But there are huge challenges and threats to the sector around the world, most of which stem from the fact that coffee supply chains are complex; risks include volatile weather and climate effects in the tropics where the crops are grown; unsustainable often loss-making farming practices, and now, COVID-19 induced pressures on the retail sector.

Trade in Space has developed technology which can improve the profitability and value of each part of the coffee supply chain and value chain, by automating and shortening the administrative burden and tracability of coffee as it makes it's way from Brazil to Birmingham, or from Guatemala to Glasgow.